University College London and KSBC plc

To develop a robust, automated and standardised framework for evaluating building's technological service characteristics in terms of their technological availability, readiness and capacity in support of relocation activities.